Vitrue Health

"Functional health information is a powerful tool enabling clinicians to maintain patient quality of life, but it is let down by imperfect assessment tools that are subjective, have poor repeatability and are insensitive to incremental change.

Vitrue's computer vision based system removes these issues by accurately measuring motor function and automating large portions of the reporting burden bringing huge cost savings while enabling physiotherapists and occupational therapists to vastly improve patient outcomes.

The goal of this project is to enable clinical validation of the Vitrue system and integration of user feedback to finish building our product and get it ready for market."